Kyoobit Catalyst Project 2024

Kyoobit empowers brands and creative studios to transform local unused high street stores into high quality immersive storytelling experiences for their global audiences - everywhere from anywhere. Kyoobit will provide unparalleled audience reach and distribution speed while reducing carbon emissions and material waste with its affordable, sustainable and competitive location-based-entertainment platform.

Our Creative Catalyst project will help us develop the first Kyoobit venue to make our platform market ready.